An ethnographic study of fitness practices in contemporary Medellin, Colombia.

The analytical focus will be "affective economies", ie the emotions and sensations produced by exercise, and how these are assigned meaning. The study examines emerging fitness practices in relation to the ways in which recent socio-political changes are being felt through Colombian bodies (the end of the civil war, reintegration of combatants, dramatic urban renewal, and the turn towards neoliberalism). The research includes twelve months of fieldwork in Medellin, working primarily with male ex-paramilitary combatants. Multimedia technologies will be used as research tools and outputs, alongside a written thesis.